OSI - One Step Interconnect for Thin Film PV Modules

The purpose of this project is to use a novel cell interconnect process to enable perovskite based semi-transparent Photovoltaic (PV) modules with non-standard dimensions for Building Integrated Photovoltaics (windows of high rise buildings), flexible PV modules using the material CIGS or for industrial roofs, and conventional thin film PV modules (CIGS/CdTe). In this project, the interconnect is achieved using a new laser ablation/inkjet process that works at speeds of up to 3m/sec. The sales target for this new process is >$10M per annum with attractive ongoing sales of specialist inks. The project will dramatically changes the way PV modules are manufactured reducing complexity and cost of manufacture, with flow on savings to customers and increased uptake of solar technologies which will offset fossil fuel demand, decreasing GHG emissions and increasing security of energy supply in the UK.